Kingston University Higher Education Corporation and Instinet Global Services Limited

To develop theoretical, practical and organizational capabilities, to deploy machine-learned products to improve the execution performance of equity trading, and machine-learned tools to monitor this performance.